Community Pharmacy weight management pathway accelerator

Obesity is a growing health challenge in South East London, increasing the risk of serious conditions like diabetes. Some communities face barriers to support due to income, ethnicity, and location. While weight management services exist across all boroughs, many residents struggle with a complicated system, unclear referral routes, and limited awareness. A rise in demand has increased the urgency to simplify access and improve care.

South East London aims to address obesity by helping people live healthier lives, reducing hospital visits, and easing pressure on the NHS. This Integrated Community Obesity Service (ICOS) will adopt a **pharmacy-first approach** to tackle this issue. Community pharmacies are trusted, accessible healthcare hubs where pharmacists can identify early risks, provide advice, and support. By strengthening their role in weight management, they can ensure more consistent, person-centred care.

Digital tools will support this approach by helping those living with excess weight or obesity manage their weight loss, book appointments, and share health data s with professionals. These solutions will improve efficiency, accessibility, and personalisation, ensuring that individuals receive the right support at the right time.

Alongside medical interventions, **lifestyle support** will be central to long-term success. This includes guidance on healthy eating, physical activity, and behaviour change, empowering people to develop sustainable healthy habits. Pharmacists, are ideally placed to provide culturally appropriate and personalised advice, ensuring that individuals receive practical recommendations that suit their needs.

This project focuses on exploring the wider role of community pharmacy in weight management, specifically:

* **Strengthening pharmacy-led weight management services**,
* **Improving cross-system communication**, ensuring services work together seamlessly.
* **Reducing complexity**, making the weight management pathway easier to navigate.
* **Providing person-centred holistic care**,
* **Addressing inequality**, case finding including increasing data quality, and ensuring underserved communities receive adequate support.
* **Using data insights** to refine future service delivery and improve outcomes.
* **Embedding lifestyle support**, making long-term healthy choices achievable for all.
* **Utilise nationally commissioned services**---Pharmacy First, Community Pharmacy Hypertension Screening, and Oral Contraception---as first contact opportunities to identify and refer eligible individuals into the weight management pathway where appropriate.

By testing new referral routes, digital solutions, and pharmacy-led models, this initiative will create a long-term, scalable system within community that improves population health, reduces disparities, and fosters sustainable weight management. Pharmacies are a key resource and integrating digital innovations will help South East London move towards a more accessible, effective, and equitable approach to addressing obesity fit for the future.